Developing the highly productive cyanobacterium Synechococcus sp. 11901 as a commercial biomanufacturing platform

Overview: This project represents an exciting collaboration between the University of Edinburgh and the award-winning biotech startup CyanoCapture (www.cyanocapture.com) in Oxford. In this project, you will spearhead the commercial development of the highly productive cyanobacterium Synechococcus sp. PCC 11901. You will focus on improving our fundamental understanding of metabolism and growth in Syn11901, and will develop synthetic biology tools to progress Syn11901 as a bioengineering platform. Working closely with researchers at CyanoCapture, you will design and test engineered strains in their innovative photobioreactor design for capturing CO2 from flue gas.